IP Advisor Voucher

Innovative and disruptive manufacturing systems for the production of high tensile laminated ferrocement plates for the construction of marine renewable energy structures, permanent shuttering and civil engineering structures. The material effectively replaces steel plate in the marine environment.